University of Salford and Sigma Consulting Solutions Limited

To develop framework of research techniques, processes and tools that enable better definition and response to client needs, and to deliver UX projects more robustly,quickly and efficient.
This will lead to the definition of new, innovative services that reflect the increasingly diverse and sophisticated demands of the market.